University College London and Stratagem Technologies Limited

To develop capabilities in modelling network-level effects which will enhance all aspects of the business model through improved data sets and model accuracy.